University of Strathclyde and Stone Marine Propulsion Limited KTP24_25 R1

To develop an automated process for large ship propeller design, utilising neural networks, computational fluid dynamics, and parametric modelling, to customise and optimise designs to suit client requirements.